Outdoor solar warmth.

The COVID outbreak has reminded us of the importance of our outdoor spaces. It might be someone living in a flat and unable to meet family and friends in their homes. It might be a pub, cafe and restaurant that needs the outdoor space to seat their customer at a safe distance while seating enough customers to make their business profitable. If these outdoor spaces can't be used; during the COVID crisis many independent restaurants, bars, and coffee places might have to close. Affecting the high streets and pubs across the country. Communities, and crucially, the employees working in these industries who will find themselves unemployed. In addition the impact on communities not being able to access outdoor spaces because of bad weather and the effect of that on their wellbeing. The opportunity identified is to supply outdoor, covered and warm spaces for bars, restaurants, cafes, parks and community spaces to the UK community during the COVID infection as the weather gets colder and wetter during Autumn and Winter. These would remain as environmentally friendly assets in future years that would enhance community cohesion. The response to the opportunity is to produce a solar-heated outside space warming system that can be quickly deployed. Creating usable outdoor spaces when the weather is bad.